Scattered light time resolved imaging for new diagnostic capabilities

This is a PhD research project in Physics. This project aims to advance emerging optical technologies, including single photon detection systems, for improved healthcare technology. Light interaction at the
individual photon level with internal tissues can reveal the presence or progress of disease. This project will be focussed
on time resolved observation of light absorption and scattering in tissue. We will develop new imaging modalities,
somewhat related to diffuse optical tomography, but utilising time resolved detection systems to reveal enhanced
information on photon interaction with tissue. This can, for instance, provide alternative techniques for revealing the
presence of tumorous tissue. This will include practical development and demonstration of new healthcare technology in
collaboration with clinicians and medical researchers at the University of Edinburgh.